Aston University and Pulse Power and Measurement Limited

To develop an innovative optical transport system, which will use signal conditioning in the optical domain to deliver a lower loss, flatter signal profile required for long distance diversity solutions and higher capacity low earth orbit satellite constellation architectures.